Sustainable Lead Recycling

Solveteq is developing sustainable and environmentally-friendly technology for recycling of lead-acid batteries (LABs), whilst significantly reducing the environmental impact of lead. Solveteq's technology will enable UK & international recycling companies to significantly reduce their expenditure on energy and environmental control. The green process has the potential to transform the battery recycling industry and establish next-generation practises. Our solution replaces the most expensive, polluting and energy-intensive step in the recycling process with a low-temperature, solvent-based technology. Solveteq's vision is to significantly contribute to a safer and cleaner environment by transforming the way LABs are being recycled today. Solveteq aims to implement its technology worldwide. Our process produces lead and lead oxides, which are commodities that can be directly used in the production of new batteries. Despite the evident rise of Li-ion batteries, LABs remain the most popular power supply in the automotive industry, as they are used in both Internal Combustion Engine (ICE) vehicles and state-of-the-art Hybrid and Electric Vehicles (HEV, EV). LABs are also used in public transport and commercial vehicles (trains, buses, trucks) and in emerging applications such as grid energy storage. Therefore, the use of LABs is not expected to decline in the near future. Our project aims to translate the academic research conducted at Imperial College London into a commercially-viable technology. We aim to test and implement our solution with established recycling companies followed by the distribution of our technology to operators in low- and middle-income countries (LMICs). Informal recycling practices in LMICs are responsible for uncontrollable emissions of lead to the environment, exposing workers and local communities to lead pollution. Due to its toxicity, informal lead recycling in these regions is considered the most polluting industry in the world, with children being particularly affected by lead poisoning. The project is addressing this humanitarian, societal and economic issue. By implementing Solveteq's solution, we strive to contribute to improving the safety, health and wellbeing of communities around the world. The scope of Solveteq's current 3-month project is to evaluate our proven lab-scale process on an intermediate-scale continuous-operation prototype, designed to process and recycle 1kg/h of lead from used LABs into lead and lead oxides. This project presents a significant milestone for Solveteq towards commercialisation, and its success will allow the company to proceed to a 25kg/h for testing at our customer's location, representing real-life operating conditions.